Manchester Metropolitan University and Gerrards of Swinton Limited KTP 21_22 R4

To create cost-effective, efficient solutions to decarbonise operations and create additional commercial services, based on new-to-company skills, capabilities and facilities.